ECO Driveline - An Increased Efficiency Driveline

The purpose of this collaborative project between JCB and Loughborough University, including Lubrizol UK Ltd as a key subcontract partner, is to lead industrial research into off highway driveline efficiency using a highly innovative fully modelled approach. This will lower machine operating costs whilst significantly improving the machine’s environmental impact.